Aristocratic Networks and Pythagoreanism: Roman Foreign Policy, Cultural Interactions, Family Agendas

During the fourth century BCE, the Roman Republic entered a new age of conquests and
institutional and cultural change. Aristocratic Networks and Pythagoreanism proposes a new
reconstruction of this period by combining recent insights into the cultural ties among Oscanspeakers
and Greeks, and the latest theories on the value of personal connections among
Roman and foreign elites. The project will offer a new full-scale reconsideration of the impact
of Pythagoreanism in Republican Rome, and the role it played in shaping Roman foreign policy.